University of Exeter and Hydro International Limited

To develop and embed a toolset utilising Bayesian Optimisation and CFD techniques in order to enable optimisation of product function and manufacturability, and accelerate the product development process.